The University of Kent and Apex Contractors Limited KTP 25_26 R3

To accelerate the digital transformation of our business through the adoption of technological advances and AI in the pursuit of operational excellence.